Deployment pathways, technological options, and potential impacts of increasing demand for cooling in UK dwellings

Evidence from multiple countries shows that demand for cooling rises rapidly and non-linearly as summer temperatures rise. Much existing UK housing lacks both passive and active measures to limit summertime temperatures, having evolved in a climate that rarely reached temperatures that required either. But changing climate, coupled with poor design of much modern housing, means that we can expect to see significant increases in demand for and deployment of cooling in coming decades.
However, natural variability in summertime temperatures, coupled with the sharp onset and rapid rise of demand for cooling as a function of temperature, means that the trajectory of future deployment of cooling in new and existing housing is unlikely to be smooth. There is a significant probability that a future heat wave, as or more severe than that of 2003, would trigger a step change in demand for cooling, and lead to ad hoc deployment of cooling systems with little regard for efficiency, local environmental impacts (e.g. noise), impact on electricity distribution systems, potential role of passive measures, and possible synergies within the wider energy system. Adverse impacts are likely to fall disproportionately on less well-off demographics, and to be most apparent in certain regions, particularly London and the South-East, and in particular housing types - e.g. high-rise housing. It is not possible to rule out the possibility of a near-term climate event that would overwhelm the capacity of the supply chain, the regulatory system, and building owners including local authorities and housing associations to respond coherently.
The research area is the likely size and timescale of new active cooling demand in homes and the possible policy responses to it.
The research area described above is broad, spanning many disciplines (e.g. engineering, social science, geography, climatology). The approach could be technical or socio-technical. We invite applicants to choose one aspect of the research area that they would like to research, along with a suitable research approach. For example:
- An energy system architecture approach to research technology options for deploying cooling in different housing archetypes, and on the potential interactions of such options with the rest of the energy system.
- A socio-technical case study approach to research people's experiences of living in overheated homes and how this could lead to installation of cooling technologies.

Potential impact
The low carbon energy systems needed to achieve the Government's carbon 2050 reduction targets promise declining generation costs, but at the price of inflexibility and intermittency. The challenge is to contain costs and improve energy system security, by building in resilience. The opportunities include: more efficient energy conversion, networks and storage technologies; improved energy control and management systems; integration of energy performance into modern methods of construction; improved measurement, display and control systems; and new business models. This will bring pervasive economic benefits: the creation of new intellectual property and expertise; businesses with the ability to compete in the huge new markets for energy efficiency and resilience, both in the UK and overseas; healthier and more productive places to work and live; and a means to address social hardship and inequalities, such as fuel poverty, which affects the health and wellbeing of society's most vulnerable. Seizing these opportunities requires leaders with multi-disciplinary knowledge, skills and whole-system perspective to break down restrictive, sector-specific silos, and drive innovation. The ERBE CDT will train such leaders.

The short and medium term impacts of the ERBE CDT will arise during the training of these leaders and through their research outputs and collaborations. These will include, but are not be restricted to: new approaches to analysis; new insights derived from large datasets; new modelling methods and ways of using existing models; new experimental techniques; field and laboratory measurement techniques; improved socio-technical methods; new manufacturing methods, devices, primary data sets, and patents; and, together with our industrial stakeholders, the integration of research into the business innovation process.

The longer term impacts will be realised over the next 40 years as ERBE graduates take on influential roles in diverse organisations, including:
- national and local governmental organisations that are developing affordable and socially acceptable evidence-based energy policies;
- energy supply and services companies that are charged with delivering a clean reliable and economical system, through deployment of energy efficiency products and technologies within an evolving energy system architecture;
- technology companies that are developing new components for energy generation and storage, new heating, cooling and ventilation systems, and smart digital controls and communications technology;
- industries that are large consumers of fuel and power and need to reduce their energy demand and curb the emission of greenhouse gases and pollutants;
- consultancies that advise on the design of energy systems, non-domestic building design and urban masterplans;
- facilities managers, especially those in large organisations such as retail giants, the NHS, and education, that are charged with reducing energy demand and operating costs to meet legally binding and organisational targets;
- standards organisations responsible for regulating the energy and buildings sectors through the creation of design guides and regulatory tools;
- NGOs and charities responsible for promoting, enabling and effecting energy demand reduction schemes;
- health and social care providers, who need to assure thermal comfort and indoor air quality, especially as our population ages and we adopt more flexible healthcare models.

The realisation of these benefits requires people with specific skills and an understanding of the associated ethical, health & safety, regulatory, legal, and social diversity and inclusion issues. Most importantly, they must have the ability to look at problems from a new perspective, to conceive, and develop new ideas, be able to navigate the RD&D pathway, and have the ability to articulate their intentions and to convince others of their worth; the ERBE CDT will develop these capabilities.